University of Portsmouth Higher Education Corporation and Subsea Craft Limited KTP 21_22 R2

To develop prognostic and diagnostic algorithms to forecast maintenance decisions and reduce lifetime maritime craft costs.